Development of a Multi-Measurand Optical Fibre Sensor for Use in Harsh Environments

The aim of this research project is to develop the methodology to fabricate parallel-wall Fabry-Perot cavities in optical fibres for strain and temperature monitoring. A focused ion beam will be used to micromachine cavities of specified dimensions in optical fibres. The sensors will be calibrated using standard refractive index oils as a function of temperature using an Abbe refractometer. The temperature calibrations will be undertaken using a temperature-regulated air-circulating oven. In the first instance, the performance of the optical fibres and sensors will be assessed under neutron irradiation at 78 K. These experiments will be carried out at the University of Birmingham neutron facility. In the second phase of the project, the optical fibres and sensors will be evaluated at 15 K using the X-ray facility at Victoria University of Wellington, New Zealand.